MRC strategic Award

The proposed research aims to use information from different fields related to environment and health to establish what actions and technologies are likely to lead to the largest improvements in the health of whole populations, especially through disease prevention by reducing 'risk factors'. It will establish the current risk factor levels and envision the potential health benefits of each intervention based on epidemiological knowledge.

Technical abstract
While numerous environmental and nutritional risk factors for disease and mortality have been identified, significantly less is known on how they affect health and longevity in whole populations. My proposed research programme will integrate methods and data from population and environmental sciences, statistics and epidemiology to create a quantitative risk-based characterization of the worldwide population health transitions, in the recent past and forecasted into the future. The focus will be on a number of important global environmental and nutritional risk factors.

Potential impact
The proposed research programme will continue Professor Ezzati's tradition of high-impact publications and policy lessons.